Assessing the extent to which the embodied practices of transport affect an individual's perspective on mobility futures.

The future of automobility is one of the biggest challenges facing today's urban stakeholders. Continual
advances are occurring around the humble automobile, changing the way in which we interact with and
conceptualise it. While much research has been conducted on the ways in which people envisage
mobility futures, this extant literature arguably focuses its attention too heavily on affluent, current
owners of private cars, with subsequent analysis reflecting this narrow perspective. Given the small but
significant body of literature on the embodied practices involving cars, more research is needed on the
types of journeys people make on other forms of transport, particularly public transport such as buses
and trains. This research project will aim to address both these shortcomings through an ethnographic
approach, developing the fields of mobile ethnography to address how different generations move about
in cities, and how this will affect their understandings and opinions of mobility futures.